Epstein-Barr virus infection in multiple sclerosis and control subjects: an HLA association study

Although MS is believed to be an autoimmune disease in which the body?s own immune system attacks the myelin sheaths in the central nervous system (CNS), a specific infectious cause for MS has not been definitively excluded. Several studies have demonstrated a link between the virus which causes glandular fever and MS. This virus is called Epstein-Barr Virus (EBV), which is a member of the herpes group of viruses. EBV, like the other herpes viruses, has the ability to lie dormant or latent in the body and to reactivate itself intermittently. These episodes of EBV reactivation generally do not cause symptoms, but in people with MS they may trigger clinical attacks. Almost all people with MS are infected with EBV compared to only 9 out of 10 people in the general population. Although this difference may seem small it is highly significant and a consistent finding across numerous studies. People who have symptoms (i.e. infectious mononucleosis, often called glandular fever) as a result of their initial EBV infection have an increased risk of developing MS in the future compared to people who do not experience symptoms with their initial EBV infection. Scientists who study the immune system have demonstrated that white blood cells with the potential to attack myelin can also be activated by EBV. People with MS have evidence of ongoing or recent reactivation of EBV in their blood compared to normal control subjects. More recently there has been a study demonstrating that reactivation of EBV in people with MS is closely linked to onset of MS attacks or relapses. Overall, the above evidence suggests that EBV infection and the intermittent reactivation of EBV infection are linked to MS disease activity. We want to study: (1) sibling pairs with MS to see if there are any differences between sibling pairs with and without MS in relation to the rate of EBV infection; (2) healthy controls to see if people who remain EBV negative and are resistant to developing MS because they lack genes that make them susceptible to developing MS; (3) establish whether or not adults who develop IM are more likely to carry genes associated with MS; (4) establish whether or not people with MS are more likely to be carry genes, which have been shown to predispose to glandular fever or infectious mononucleosis.

Technical abstract
Although MS is a complex disease due to interactions between genes and environmental factors, one pivotal factor may be so critical that if it can be removed or neutralised MS may be become a preventable disease. Epstein Barr virus (EBV) infection may be this pivotal factor. Virtually all subjects with MS ( 99%) are infected with EBV compared to only ~90% of control subjects. The important corollary is that MS is very rare in subjects who are not infected with EBV. A tantalizing hypothesis is that if you could prevent somebody being infected with EBV could you prevent them from developing MS? There is growing body of literature suggesting that the association between EBV and MS may be causative. We therefore plan to (1) investigate seroprevalence rates between concordant and discordant MS sibling pairs, (2) investigate whether or not EBV seronegativity in normal control subjects is associated with HLA haplotypes that are protective for MS, (3) establish whether or not adults who develop IM are more likely to carry extended HLA haplotypes associated with MS genetic susceptibility compared to subjects with asymptomatic EBV seroconversion and (4) establish whether or not people with MS are more likely to be carry HLA haplotypes, which have been shown to predispose to IM. This study will also investigate the humoral response to a panel of control viruses, which provides an opportunity of exploring HLA associations with other common viral infections, interactions between these viruses and EBV, and whether or not EBV infection affects B-cell memory responses.